The Threshold of Experience: The Ontology of Relation and Limit after Bataille and Lacan

This project is an exploration of the distinct yet compatible renovations explicit and implicit in the respective projects of philosopher Georges Bataille and psychoanalyst Jacques Lacan. The starting-point is the two thinkers' examinations of limit-experiences - experiences of the subject's limits and relations erected amongst itself, others, and its objects - as well as experiences of subjective destitution where all limits and relations dissolve. From this initium, I demonstrate the compatibility of Bataille and Lacan's theories of the genesis and structure of the subject in light of the fact that it can experience its own limit. Both theories exhibit how and why the subject is indelibly linked to language, discourse, the symbolic order, and the fundamental fantasy. The phantasmatic character of the subject's genesis and structure thus conditions not only her experience, but the manner in which she speaks about and writes about her experience, forcing a reckoning with methodological questions for philosophy and psychoanalytic theory: How can one write and speak about experiences where, strictly speaking, there is no 'I' that can be said to be? How can one write and speak about the conditions of the subject's fundamental fantasy if thinking and being are framed by such phantasmagoria? Are we thus trapped in a subjective idealism? Lacan and Bataille not only study similar phenomena in similar manners, but propose commensurable methods, techniques, and practices for the theoretical investigation of the subject's limits and relations. In the final turn, Rasmussen brings to light the ontological implications of Bataille and Lacan's methodological meditations, demonstrating that the limit and relation are ontologically undecidable yet paradoxically constitutive of both thinking and being. Ultimately, this signals how and why the psychoanalytic cause and field paired with Bataille's underappreciated and unmet methodological revolution demand rethinking the categories of limit and relation.